Valuing the Future: How Blockchain Technology Can Aid in Valuation of FinTechs

The FinTech sector's rapid growth in the last decade has revolutionized traditional financial services. An important factor underpinning this revolution is blockchain technology. This distributed, peer-to-peer system runs on a series of protocols and smart contracts, which enable parties to implement the automated collection, recording, and distribution of information via decentralized consensus (that is, there is no centralizing authority registering transactions or organizing the market). Using the context of the FinTech sector, the proposed research aims to investigate how blockchain technology contributes to the value creation of the FinTech sector, considering the extant regulatory framework that shapes this process. While blockchain technology is primarily associated with the Fintech sector, blockchain applications are becoming increasingly widespread in established and mature industries such as manufacturing and healthcare with emerging applications in supply chain management. The proposed research aspires to extend the investigation beyond the FinTech sector to contribute to our understanding of the effect of digitalization on value creation through changing business models and the implications of relevant regulation, including accounting standards setting.